Renewable installations in historic fabric

Historic buildings, sensitively addressed, can offer a strong opportunity for renewable integration to benefit a wide range of stakeholders, including the long-term sustainable viability and value of the building itself. Edison Energy seek to gain greater understanding of this opportunity and the special requirements which must be considered in approaching these assets in line with climate change needs and legislation, societal expectation and commercial intelligence.